Bournemouth University Higher Education Corporation and Nourish Care Systems Limited KTP 24_25 R5

To create a Knowledge Base of social care best practices, enabling efficient policy support and enhanced customer service.